Rapid, mass-production of low-cost, high precision Oxygen level sensors for ventilator applications

Companies and organisations around the world are rapidly developing ventilators to help deal with respiratory issues caused by COVID-19\. However, they are all facing a supply issue for in-line oxygen sensors which monitor the concentration of oxygen the patient is receiving. When the oxygen concentration is too low, the treatment is ineffective, whereas when the concentration is too high it can have adverse effects on the body. This therefore requires an oxygen concentration feedback sensor that allows the ventilator operator to quickly and accurately assess the oxygen concentration being administered to the patient.

Bramble Energy has a solution. Using our patented materials and manufacturing routes for the development of hydrogen fuel cells using the printed circuit board (PCB) industry, we are able to produce a high precision, low cost and mass manufacturable electrochemical in-line oxygen sensor that can be used with any ventilator technology to provide feedback oxygen concentrations to operators.

Electrochemical sensors have proved to be long term, high precision components in many everyday applications. At Bramble Energy, we are designers and manufacturers of high precision electrochemical devices using the PCB industry; we therefore believe that we are the only company with the manufacturing and testing capabilities to rapidly prototype these devices and bring them to market cost and time efficiently.

In collaboration with the National Physical Laboratory (NPL) we intend to produce a mass manufacturable oxygen sensor for deployment with ventilators required to assist in respiratory issues commonly seen with the COVID-19 virus.